Ribosome-mediated force control of co-translational membrane protein folding

Biology is reliant on the efficient and accurate self-assembly of its constituent components and the correct fold of a protein is vital for biological function and healthy cells. Current knowledge of this fundamental folding process is largely restricted to experimentally water-soluble proteins. The proposal is distinct in that it addresses the major challenge of membrane proteins. We intend to make a step change by addressing the frontier of co-translational membrane protein folding. We will introduce a novel single molecule force approach to uncover the mechanisms governing folding on the ribosome and insertion into the membrane.

This work programme is in the vanguard of protein folding research. There is tremendous interest in membrane proteins, which stems from the plethora of their essential biological roles and dominance of drug targets. As a result an increased knowledge of their folding mechanism has long been sought after, but inherent practical difficulties means the membrane protein class has largely evaded study and there is scant information on their folding mechanisms. Here, we push the boundaries of research by moving from artificial models of membrane protein folding to the biosynthetic reality of nascent chain folding during translation by the ribosome.

Virtually all alpha helical membrane proteins fold co-translationally in the cell. Current leading work in the field, however, addresses re-folding of isolated, full-length, artificially-denatured proteins. Yet during biosynthesis, most helical membrane proteins do not fold as full-length chains. They fold whilst their nascent chain is being synthesised. New methods are needed to probe this co-translational process. This proposal will go beyond the current state-of-the-art to rectify this deficit in co-translational study and initiate a new methodology to probe the intermolecular forces and underlying mechanism.